Innovation Exchange Challenge: New Insulation Materials for Enhanced Sustainable Lintel Products

Opovate is a new bio-composites company with a focus on bio-materials, recycling and reuse within the insulation and acoustic space. We are passionate about working with Catnic to develop a reduced carbon, fully recyclable, cost-competitive, plaster-compatible new insulation material for their lintel product. With a background in Formula 1 advanced materials development and more recently mycelium composites, we are well placed to undertake this R&D project. Our idea for this project is to offer a selection of bio-based and recycled composite materials to develop a lintel insulation material for Catnic. We will reduce embodied carbon and produce something that is fully recyclable.